Low Cost Dissolved Ozone Sensor using UV LED

Dissolved ozone is one of the most effective disinfectants available. The measurement of dissolved ozone is however either costly or only available offline. The capital cost of measurement currently outweighs the cost of ozone production. If an online, real-time system of measurement was available, the benefits of ozone disinfection would be come available at much lower cost and therefore could be applied much more widely. Aqua21 have developed a low cost, low carbon ozone generator and are now exploring the potential for associated sensor technology with commiserate qualities for application to its core technology in progressing towards commercialisationand consistent with its approach to tackling the energy/carbon/water nexus.